Getting ahead with Get Ahead Mindset

Summary
Mental skills are adaptive psychological capabilities that enable individuals to successfully reach behavioural goals in a positive way. Examples of mental skills include regulating emotions, imagining success, and problem solving. Mental skills training (MST) is a sport psychology approach which supports athletes and exercisers to reach sport performance goals and adhere to positive and consistent exercise behaviours, whilst also promoting mental and emotional wellbeing. However, access to MST is limited, even among elite athletes—and efforts to widen access via digital modalities have not yet been effectively and optimally realised. By partnering with MST app developers Get Ahead Mindset and adhering to contemporary evidence-based frameworks and methodological approaches, this fellowship will utilise and further develop my skills in co-designing, evaluating and widely disseminating digital gamified approaches to train emotion regulation skills that stimulate positive behaviour change. Specifically, I will engage in training and development in human centered co-design within MST app development, and related business enterprise. I will also conduct further research that seeks to understand athletes' and exercisers' experiences of acceptability (how much something can be accepted and enjoyed) and feasibility (how easy or realistic it is for something to function as intended) of Get Ahead Mindset's new MST app. Knowledge exchange and impact generation related to the training and behavioural research components of the fellowship will be conducted via a free public engagement workshop at The Exchange in Birmingham, online blog posts and academic dissemination.